Reimagining Above-Neck PPE

This is a project to apply best practice human centred design and innovation to the area of industrial PPE in order to solve known issues with user compliance, safety and long term wellbeing.